Missing values in genomic data

High throughput technologies such as Single-cell RNA sequencing (scRNA-Seq) enable transcriptome-wide profiling of gene expression at the single-cell resolution in thousands of cells in parallel. However, this data can suffer 'zero-inflation', in which a larger-than-expected proportion of genes are detected as being unexpressed. This can inhibit the utility of the data if left unaddressed - this project entails the analysis and creation of methods for addressing this problem.